The role of language covers in games-based abstraction and refinement

One of the challenges of automatic verification of software systems is the large size of the models. We will investigate a possible new method for mitigating this difficult problem, through the use of the language-theoretic notion of cover . The method we aim to develop should have general applicability, but we intend to target in particular models obtained using game-semantic techniques.